MARIA system, Pre-production device build, Two units

Micrima is developing radio wave radar technology for medical imaging applications. The
primary application of this technology is in the assessment of breast cancer. The device emits
a low-level, non-hazardous, non-ionising radiation signal into the tissue to be imaged and
captures and analyses responses to the signal as they are bounced off of non-homogeneities
within the breast tissue volume. The imaging unit converts these reflected signals into a 3D
map for interpretation by a medical imaging specialist.
This non-ionizing radiation imaging method will enable the Breast Physician and the
radiologist to better diagnose the potential for breast lesions in the pre-menopausal female
population when faced with the analysis of X-Ray mammography (XRM) images in subjects
with dense tissue where it is more challenging to complete a accurate diagnosis. In today’s
clinical environment both XRM and Ultrasound are routinely used for breast imaging.
Ultrasound can be used similarly to image dense breast however MARIA provides a further
level of clarity to diagnosis. Where Ultrasound is typically used to confirm the presence of a
lesion identified from an X-ray image using a probing technique that only looks at suspect
sections of the breast tissue, in contrast MARIA images the whole breast, providing the
clinician another level of confidence that the initial XRM diagnosis is verified prior to the
initiation of an invasive protocol such as a biopsy.
Since the radio waves used to capture the image are not harmful to the patient this type of
imaging technique can be used more frequently than X-Ray allowing a physician, greater
opportunity to monitor suspect lesions. In actual use the scanning device requires the no tissue
compression thus adding to the overall comfort of the procedure. Micrima has over the last 6
years been developing the technology in conjunction with the University of Bristol.